INNOVACC

The project partners will develop INNOVACC, a platform that centralises management of the finance function for companies, through seamless integration with accounting software and AI backend. INNOVACC will reconcile accounting and financial information. It will increase efficiency and transparency in accounting and reporting of innovation related finances.